Programme for Research into Steel and Metals (PRISM)

The PRISM project relates to the Chancellor's budget statement in March 2020:
New Technologies and Support for Innovation
2.148 Materials Processing Institute - The government will provide up to £22million, subject to business case, to support research and innovation in the steel and metals sector through the Materials Processing Institute.

The PRISM project represents the first £3.33M phase of this activity during FY2020/2021.

The current PCR agreed with the Industrial Advisory Board seeks to defer ~£340k of long lead-time spend from the first phase and replace it with equivalent shorter lead time expenditure originally earmarked for early in the following phase.